Defining the functional and immunological importance of the AD6 domain of HCMV glycoprotein B

A vaccine against human cytomegalovirus (HCMV) remains of the highest priority. Many vaccines have been tested with the best-performing vaccine being a recombinant form of the major viral fusion protein required for viral entry called glycoprotein B. Efforts to understand the partial success of the gB/MF59 vaccine in the Reeves lab identified a novel antigenic domain (called ADG) that was a target for non-neutralising antibodies that potently inhibit the cell to cell spread of HCMV. ADG is a highly conserved region buried internally within gB trimeric structure which is structurally (but not sequence) conserved across all herpes virus gBs. Consequently, we want to understand the importance of ADG both as an immunological target and for the function of gB in viral entry and also in cell-to-cell spread of HCMV. Given it's recent discovery (2023) little is known about ADG and its function, potential binding partners and interactions. Thus this PhD project titled "Defining the functional and immunological importance of the AD6 domain of HCMV glycoprotein B", will focus on expanding our knowledge base of ADG and its interactions with a view to defining why it represents an important vaccine target.